Feasibility Study/Design for Build Back Better: Use of portable highest quality 3D facial scan product to scan faces for video games and provide immersive and connected experience with realistic avatars

Lumirithmic is building a portable, scalable and high-quality 3D facial and object scan and render products.